Modelling continuous and discrete defective crystals

The strength of crystalline materials is significantly affected by the existence and arrangement of defects within the material , and it has emerged recently that there is a theory wherein the arrangement of defects itself has a precise mathematical structure , to the extent that symmetry properties of this structure may be found explicitly . With this geometrical information at hand , one may consider the minimal constraints that should be imposed on mathematical models which describe the mechanics of defective materials . The purpose of the research is to specify the structures which support these arrangements of defects , catalogue their symmetries , and so produce appropriate mechanical models of defective materials . It is a fascinating benefit that the relevant mathematical apparatus need to carry out this programme is partly a re-expression of classical work in algebra , whose relevance to mechanics has been not been exploited , hitherto . The long term aim of the work is to predict strengths and weaknesses of defective materials based just on the underlying geometry , without recourse to the constitutive assumptions which are the starting point for existing theories of these materials .